The University of Liverpool and Peter Sommer Travels Limited

To transfer awareness of chronological frameworks/cultural narratives necessary to extend the tour itineraries beyond the core market of historical Classical Mediterranean cultures into the prehistoric cultures of the same region.